Accelerating Biotech Breakthroughs: AI-Powered Matchmaking for Academic Collaboration

Our project addresses significant societal and economic challenges by developing an AI-driven matchmaking platform that connects pharmaceutical companies with academic researchers. This innovative platform aims to bridge the gap between industry and academia, fostering collaborations that accelerate research and development (R&D) in the life science sector.

The life science industry faces substantial challenges in developing new treatments and cures for diseases, which have far-reaching societal implications. Delays in drug development can impact public health. Our platform enables pharmaceutical companies to access a broader pool of academic expertise, fostering collaborations that lead to faster and more effective drug development. This can result in timely access to new treatments, improving health outcomes for society at large.

Economically, the life science sector often grapples with high R&D costs and lengthy development timelines. By streamlining the process of finding and collaborating with academic researchers, our platform can reduce the time and cost associated with drug development. This efficiency benefits pharmaceutical companies by optimizing their R&D investments and has broader economic implications, such as quicker commercialization of new therapies, driving economic growth and job creation within the sector.

Our project embodies innovation by leveraging artificial intelligence to create a non-biased, efficient matching system that surpasses traditional networking methods. As a woman-led initiative, this project also serves as a role model for other women in STEM fields, demonstrating the impact of diversity in driving innovation. Winning this award would amplify our role model potential, inspiring women across the UK to pursue careers in innovation and entrepreneurship.

The grant would be pivotal in accelerating the development and deployment of our platform. Specifically, we would allocate funds to enhance our AI algorithms, ensuring precise and efficient matches between companies and academics.

Mentoring support would be invaluable in refining our business strategy, scaling our operations, and expanding our market reach. With expert guidance, we can better navigate the challenges of growing a tech-driven business in the pharmaceutical sector, ensuring long-term sustainability and impact.